The gut microbiota as a modulator of behaviour - A role for nutritional and immune deficiencies

Both nutritional and immune deficiencies can have striking consequences on mental health. In a rodent model of early protein malnutrition, malnourished mice exhibited altered gene expression patterns in the brain and enhanced anxiety and depression-related behaviours. Similarly, the lack of a fully developed adaptive immune system was also reported in association with changes in the volume of several brain areas and an altered anxiety phenotype.

Mood and emotions are under the control of the gut microbiota-gut-brain axis. Research has shown that the composition of the gut microbiota is responsive to both nutritional state and immune function. Severe malnutrition is associated with an immature microbiome, characterised by a depletion in several anaerobic Firmicutes, Bacteroidetes and lactic acid bacteria, and by the overgrowth of enteric pathogens. Similarly, the depletion of peripherally-induced regulatory T cells results in a reduction in border-dwelling bacteria such as Mucispirillum schaedleri, Lactobacillus johnsonii and Helicobacter hepaticus and in an 80% reduction in the number of metabolic pathways measured in the intestinal lumen and in the serum.

In summary, the notion that nutritional and immune deficiencies (i) are linked to dysfunctional emotional behaviour and (ii) affect gut microbial composition, point to the possibility that the gut microbiota-gut-brain axis may contribute to the emotional disturbances associated with nutritional and immune deficiencies. In this PhD, the behavioural and metabolic effects of a protein-deficient diet (PROJECT 1) and of T cell deficiency (PROJECT 2) will be investigated, to understand the role played by the gut microbiota in this interaction. In addition, this PhD will test the hypothesis that peripheral metabolic markers of psychopathological states (i.e. major depressive disorder, or MDD) may be detectable in urine and blood in a human cohort (PROJECT 3). Supported by the notion that gut microbial function may affect the likelihood of treatment efficacy, the possibility of identifying early metabolic markers of treatment response will also be investigated.